A Sudden Light: A practice-led Exploration Of The Significance And Potential Of The Contemporary Timeslip Novel

A Sudden Light: A practice-led Exploration Of The Significance And Potential Of The Contemporary Timeslip Novel